University of Northumbria at Newcastle and The Outdoor Microfibre Consortium Limited AKT3

To understand and quantify microfibre loss in air from finished fabrics, resulting from the fashion and textile industry, through the development of an effective test method. This will be achieved through interdisciplinary and cross-sector collaboration between industry, design and environmental science.